Endosymbiotic interactions in freshwater invertebrates: what are the microbes doing?

All animals have the potential to form intimate relationships with other organisms, a process called symbiosis (literally, living together). Symbiotic partners can be extremely beneficial to their host, from the production of vital nutrients, to increased reproduction, and defence. Equally, they can have detrimental effects such as lowering life expectancy, reducing fecundity and manipulation the reproduction of their host. This project aims to develop a new model for symbioses in freshwater. Freshwater habitats are rich in microbes, but they are overlooked in terms of how symbiosis with bacterial affect the organisms that make it their home. Ongoing research has indicated that bacteria of the closely related genera Rickettsia and Megaira are extremely common as a symbiont of freshwater invertebrates and protists respectively. In this project, we will establish how these symbionts affect their individual host, and ultimately the community of hosts with which they interact. Understanding these interactions will aid our understanding of how these systems function, which is required for securing the ecosystem services they provide.